Can nature-based climate solutions enhance the resilience of key ecological functions in farmed landscapes?

This project will build empirical species interaction networks of predatory
arthropods (such as Coleoptera or Odonata) and their prey (including
economically important pest species), and flower-visiting insects (solitary and

social bees) at the farm and field scale, to test the hypothesis that nature-
based climate solutions can increase the robustness of ecological network

structure, and thus the resilience of ecosystem services delivered by
arthropods. Sampling will be based around replicated experimental trials of
nature-based climate solutions being codesigned with stakeholders in a major
new interdisciplinary project led by the University of Cambridge and funded
from 2022.